University of Manchester and Ove Arup & Partners International Limited

To develop, embed and exploit expertise in leading edge algorithms for numerical linear algebra to enable the development of Arup's next generation software for structural engineering simulation.